Inline Hydopower

BedsHydro plan to generate local scale electricity (250KwH) from level flowing water creating zero interference with flora or fauna and zero water pollution. Energy is generated purely from rate of flow, using a chain of micro-turbines through a novel, innovative circular configuration. The design is new, the early mathematical models are promising, the project is exciting as it opens an avenue for small, affordable, local hydro-power projects creating local power networks for future development